Creation and characterisation of double network hydrogels with mechanical properties matching tissue for bioelectronic applications

Hydrogels can be made in biocompatible or biodegradable forms using widely available chemical routes. Double network hydrogels, a form of interpenetrating network in which a second network conveys mechanical strength to the first, are a relatively new area of research and their mechanical properties are remarkable. In this project, double network hydrogels will be synthesised in a variety of forms to create robust structures that can match both biological tissue and be easily integrated with electrolyte-based transistors, which will work as sensors and actuators.

The project will be run in collaboration with colleagues at the University of Modena and Regio Emilia in Italy, where a substantial organic bioelectronics research effort is underway.